Secure Connected and Autonomous Vehicles (S-CAV)

Connected and Autonomous Vehicles (CAVs) promise to deliver huge social and economic benefits. They are seen as vital to providing an important means by which to reduce road traffic accidents and fatalities and cut congestion, thereby increasing national productivity and reducing environmental impacts. It is for this reason that CAVs are play a key role in national strategies around the world. In the UK, the government and industry are funding collaborative research and development projects worth hundreds of millions of pounds.

However, while there is substantial potential, the risk of compromise of this critical national infrastructure looms large. A variety of attacks on CAVs have already been developed and successfully implemented by researchers both on production vehicles in operation and systems in laboratory settings.

The controller area network (CAN) bus that features in almost all vehicles in operation, as well as connected and autonomous vehicles in development, is recognised as a key weakness that is compromised in a number of cyber attacks on vehicles. In this project, we will deliver a secure communication protocol that affords protection along the CAN bus, thereby significantly lowering the risk of a successful cyber-attack.

In a recent proof-of-principle project, Angoka has built a hardware-based security protocol that protects against spoofing of in-vehicle communications along the CAN bus. The SMART project will provide us with a unique opportunity to work in collaboration with arguably the UK's leading university in cyber security for vehicular systems. This will allow us to scale up the PoC system to a realistic industrial scenario, and extend the technology to allow vehicles to make intelligent decisions in synergy with other traffic participants and factors. This will be a critical step in creating a future-proof, industry-standard hardware solution for cyber security of connected and autonomous vehicles.